Ultrafast LiDAR for Imaging and Control

Now common in cars and even phones, LiDAR is a laser ranging technique that measures distance by recording the time of flight of nanosecond laser pulses to and from a target, with the pulse duration limiting the best range resolution to few-mm resolutions.

By using femtosecond laser pulses, the Ultrafast Optics Group at Heriot-Watt has recently demonstrated a new method that improves ranging precision to the micrometre level, opening up opportunities for new high-precision applications of LiDAR in machine control and micro-/macroscopic imaging.

We are now seeking a talented MPhys, MEng or MSc graduate to join our team to develop this approach further by creating exciting new implementations that extend ultrafast LiDAR to real-time feedback for machine control, multi-target measurement and 3D imaging of small objects. Based on femtosecond fibre lasers at 1560 nm, the project will involve developing free-space and fibre-based methods for LiDAR metrology.

Links to industrial and academic partners will allow the PhD student to develop their personal professional network and to identify and exploit the most exciting opportunities for collaborative research.